Perceptions of, and technological interventions for, cognition in healthy ageing

How well does self-rated change in cognitive function reflect objectively measured change in cognitive function? How do changes in various socio-economic and quality of life measures correlate with the gap between self-rated and objective cognitive changes? Can older adults ageing normally benefit from lifelogging interventions to augment their memories? Does a lifelogging intervention impact the neural correlates of memory that change with age?